Functional Surface Coatings for Medical Devices which are utilised in the Treatment of Cancer

Cancer Research UK has revealed that in the UK alone in 2013 there were in excess of 330,000 cancer diagnoses. X-ray CT, MRI and LINAC systems are widely used in cancer radiotherapy planning and treatment.

Medibord Ltd produces patented radiotherapy positioning products which are used by healthcare professionals worldwide to accurately and reproducibly locate and treat a patient’s cancerous cells which is critical for effective treatment. Based on technical and market research Medibord has identified three potentially significant product enhancements which could further enhance the long term outcomes for patients. These enhancements focus on accuracy, healthcare workflow management and patient safety which as well as improving health economics and patient outcomes enhance the IP/commercial position for Medibord.